Improving the reproducibility of manufacturing a polymer-based electrochemical sensor

Chronic kidney disease affects 800 million people worldwide, and is complex and costly to manage. A major clinical problem in kidney disease is that potassium levels rise, which can be fatal. Currently there is no alternative to a hospital- or clinic-based blood draw to measure potassium. However, new treatments and payment models are driving a growing wave of innovation. Our digital blood potassium monitoring solution will avoid costly hospital admissions and help patients lead a better lifestyle.

Kalium Health has identified opportunities for products that will open up new markets in personalised healthcare, based on our blood sensing technology. In this project we will optimise our manufacturing processes and quality control methodologies to enable high-volume manufacturing of our sensors.

To achieve this, we will collaborate with the National Physical Laboratory who will develop custom methods and instrumentation to perform analytical characterisation of the structural, physical and chemical properties of our sensors, to give us insights into how these impact reproducibility and stability. Successful completion of the project will result in optimised manufacturing processes and improved quality controls, enabling us to advance through regulatory approval and market launch.